U-CAIR UK ATI Cabin Air

With the support of UK Aerospace Technology Institute, a British consortium consisting of Airbus Group Innovations, Honeywell, National Physical Laboratory, and SME Gas Sensing Solutions Ltd, will seek to develop technology to provide an improved cabin air experience while reducing airline operating costs. Passenger comfort, well-being and safety have always been high priorities in air transport, but are not trivial to deliver. Providing comfort tends to come with a price for both the airline and the passenger, while ticket prices are under constant scrutiny. Being able to strike the right balance is a critical business factor. The consortium’s project is titled U-CAIR (UK ATI Cabin AIR) and will address these issues by developing air quality sensors and cabin air management technology aimed at improving cabin air quality whilst reducing operational costs through increased fuel economy. This evolutionary project will enable the UK to lead the market in the definition of passenger friendly aircraft cabin air quality standards. In summary, this project carries a high value business case, which will result in skills, technology and job creation in the UK aerospace industry.